Agora AI Care Services Hub

The coronavirus (COVID-19) pandemic has delivered a profound shock to the Care Industry in the UK and globally. Social care, weakened by years of declining real-terms public funding and rising demand, has been reeling from the impact of the virus, with many users and staff unprotected, fatally vulnerable and poorly accounted for.

The industry as a whole including care providers (domiciliary/residential/nursing), suppliers, charities, donors and sponsors, have not been able to carry out business as usual due to the financial, social and physical constraints enforced on them by COVID-19\.

Individual users, especially the elderly and their representatives, requiring care services do not have the ability to fulfil their needs. Users include: care users, family/friends, GP's, charities, care homes/managers, domiciliary care, councils, etc. Commercial users servicing the needs of people within the industry have limited resources to access care solutions/services/products and attract new clients.

There is an urgent need to provide relevant and pragmatic outputs in the form of digital reports & personalized recommendations which will improve care delivery by offering effective access to industry-leading, environmentally friendly, efficient and transparent care solutions/services/products based on user/community-driven feedback.

Cross Digital Ltd will create AI-powered software which uses assessment tools to build a total care solution that empowers users to take control of their care needs and the care industry to connect with customers/suppliers.